Ethical and Legal Aspects of Sales from Museum Collections

This research project is concerned with reconciling different policy concerns: whilst it is vital to promote the sustainability of museums by accepting that they will need flexibility in the management of their collections, the importance of protecting cultural heritage for the benefit of mankind must be constantly borne in mind.

Museums exist to benefit the public, providing access to heritage objects, so that people may gain a better understanding of other cultures and of their own culture. Museums perform an invaluable role in caring for cultural objects for the benefit of future generations. However, the clock does not stand still. Museums regularly acquire new objects by donations, bequests or purchase. Not all objects can be retained and the permanent collection may need to evolve; even so, any decision relating to the sale of any cultural object must be made in a responsible manner. The Museums Association has already produced a code of ethics in relation to the care and management of museum assets: this project seeks to build upon this foundation.

This one-year Fellowship will involve working closely with the Museums Association at its London office. The research will be carried out primarily from a domestic perspective, but with comparisons being made with guidance offered to museums in other countries in relation to disposals. It is concerned with assisting museums in the development of policies to manage change. It will take account of the increasing pressures and demands placed upon all museums, whether national or regional in character. Many museums face high operation costs. It is expensive to guard cultural objects against theft. Furthermore, the resources needed to protect and conserve them may be high, particularly in relation to certain categories of objects, such as textiles. Cultural assets which are contained in a museum's collection need to be engaged with and enjoyed. Not every asset received will join a museum's permanent collection; even where it does, it should not necessarily be retained forever.

This project will analyse the pattern of disposals by way of sale over the years, and the destination of the objects sold. It is concerned with providing guidance to museums in relation to sale but placed in the broader context of asset management and new models of possession and access. There will be a review of sales, conditional sales, leasing and short-term lending of items together with other collaborative schemes such as exchanging and sharing items. In considering the options available, those in control of museum collections, such as trustees and directors, will be guided by both legal and ethical considerations. Apart from any legal powers and constraints which may be relevant, they may be expected to take account of the associations between the object and its creator, the family of the donor or previous possessor, the circumstances under which an object was acquired, and the "memory" of the museum itself relating to its care and preservation. An overriding concern will be to develop policies which ensure that, whatever arrangements are made, cultural objects are valued and safeguarded.

I have substantial knowledge of the law of charities and the cy-près doctrine, corporate governance and asset management, together with great expertise in relation to commercial sales and leasing arrangements, and the specialist legal principles relating to art and antiquities. I am a qualified solicitor and I can bring a practical approach to any research project. Apart from a wide-ranging knowledge of the relevant law for this project, I also possess an interest in the ethical issues involved. I have experience of discussing cultural heritage issues with people in other disciplines and of presenting papers and writing articles with an interdisciplinary understanding.

Potential impact
The research project is concerned with changing attitudes to deaccessioning of objects from public collections, which has been reflected in changes to the Museum Association's Code of Ethics for Museums in 2007. It will deal with issues of resilience and sustainability in response to a changing economic and social environment.

The issue of how best to protect cultural objects for the benefit of future generations is contentious. It needs to be addressed with an awareness of domestic law and also the UK's international obligations including those imposed by the United Nations Convention on the Means of Prohibiting and Preventing the Illicit Import, Export and Transfer of Ownership of Cultural Property 1970. The objective is to support museums by providing guidance in relation to the management of assets, with particular reference to sales and conditional sales.

The research needs to be carried out with confidential stakeholder consultation and participation. Direct beneficiaries of outcomes, such as policy statements, will include museums such as the Manchester Museum, the National Gallery, the Fitzwilliam Museum, the Royal Cornwall Museum and the Imperial War Museum, together with other relevant public bodies such as the Art Fund and the Collections Trust. However, there will be other bodies, such as the Charities Commission, which may also benefit. Museums and public bodies in other countries, such as the Metropolitan Museum of Art in New York and the International Council of Museums, would also appreciate and benefit from the guidance produced, which could be made publicly available on the Museum Association's web-site.

The beneficiaries also include the commercial sector. The share of the global market which a particular country enjoys will vary according to a large number of factors, including its system of regulation and taxation and the state of its economy. If there are clear and considered policies in place relating to deaccessioning and disposal, this will support a thriving art market. Auction houses in particular will indirectly benefit because there will be increased confidence in dealing with and purchasing objects from museums.

Experienced lawyers involved in this sector, such as Farrer & Co, will derive indirect benefit from a fresh initiative. The guidance provided will also be useful for probate solicitors, advising clients in relation to gifts to museums in their wills. In a climate of uncertainty, people may become reluctant to donate to museums. If a scheme is in place which provides a rational structure and establishes best practice in terms of consistency, transparency and new understandings of relations between ethics and law relation to deaccessioning and disposal, this should provide the right environment for gift giving.

By publishing articles and providing conference presentations during the year and afterwards, this research should be beneficial to the scholarly community both now and in the future.

The research is intended to encourage careful decision making. The current financial climate is a difficult and challenging one and the need for responsible management has never been stronger. By disseminating the outcomes of this research in a variety of forms, including articles, conferences, and by publication on the Museums Association's web-site, it is hoped that this research will foster responsible management of our cultural heritage in this country and abroad for the benefit of future generations.